Rapid Recap: Accelerated Rescue Financing Portal

Rapid Recap is a project to facilitate private rescue financing for the UK's most innovative high-growth businesses adversely affected by COVID-19. These businesses are largely not eligible for the Enhanced Coronavirus Business Interruption Loan Scheme (CBILS) and have cash requirements that exceed other forms of available government support. Our objective during the project period is facilitate rescue financing for these UK businesses. We will achieve this by providing free online resources to fast-track rescue financing, including (1) standardised and customisable digital documentation and (2) a portal for rapid exchange of information between fundraising businesses and angel investors, venture capital (VC) firms, non-bank lenders and other qualified financiers in the UK and abroad. Rapid Recap is distinct from other available products and services because it will be tailored to the COVID-19 funding environment, will be designed for rescue financing and will be provided at a de minimis price (nearly free) to qualified users during the project period.

With additional funding from the "extension for impact" funding programme, we will engage in targeted online marketing to raise awareness of the project and to increase the number of qualified users benefiting from the project.